Solar Roof Tiles Made From Recycled Plastic

Decarbonising buildings and transitioning to decentralised clean energy supply, recovering and recycling plastic waste, and improving the desirability of rooftop solar, are all essential in achieving our critical Climate Change targets, reducing our environmental impact and keeping Global Warming below 1.5°C.

Existing approaches have many deficiencies and limitations that prevent them from delivering the optimum solution. So, we created one that does.

Concrete, glass and aluminium are three of the most environmentally harmful materials in existence, with high carbon footprints, greenhouse gas emissions, energy intensity and fossil fuel requirements. They are also the very materials used to make conventional roof tiles and solar panels.

Solar panels also have limited generation capacity, can increase the embodied carbon of the building, and compromise its visual appeal.

Replacing these harmful materials and maximising clean energy production at point of use are key to tackling the socioeconomic and environmental impact buildings and energy supply currently have on the planet.

We've created something unique, the Solecco Solar Roof. A blend of our zero-glass Solar Tiles and matching Mariana Tiles (which take their name from the Mariana Trench. At seven miles beneath the surface it's the deepest known point of the world's oceans. Alarmingly, this is also where deposits of plastic waste have recently been discovered). All made using plastic removed from the waste stream that would otherwise pollute the land, air and oceans.

It looks like a traditional roof, but it's so much more than that. It's much more than an aesthetic solar roof product. We're completely changing what's possible.

Our new Solar Roof maximises on-site clean energy production, transforms the operating and embodied carbon footprints of new and existing buildings, and removes the aesthetic subjectivity and compromise of panels.

What can a Solecco Solar Roof do for an average sized home? /

* Generate over 100% more clean energy per roof than solar panels.
* Reduce the annual operating carbon footprint by over 80%, saving over 2.4 tonnes of CO2e per year, and enabling the property to be net energy positive.
* Immediately reduce the embodied carbon footprint of the roof by over 85%, eliminating over 10.5 tonnes of CO2e per house.
* This reduces the embodied carbon footprint of traditional homes by over 20%. If built using modern methods of construction, the carbon savings created are greater still. Over 25% for light-gauge steel, and over 35% for timber frame builds.
* Replace over 3 tonnes of concrete, glass and aluminium with over half a tonne of recycled plastic, reducing the roof weight by over 70%.
* Cut the energy intensity footprint of each home by over 22 megawatts.
* Save over 8 tonnes of embodied fossil fuel use per house.

Positioned to be price comparable and affordable, with an average 3-5% uplift in total build cost easily offset by the increase in the home's value. When factored into a standard mortgage, adding £20/month creates energy savings of £70/month. So, for under £5 a week the household feels the benefits of our Solar Roof, and so does the planet.